andersen and ray

"We are developing a unique platform for parents to follow up with their children's day-today activities. The platform will generate a detailed planning for each child depending on their age and physical and mental development. The admin user will be able to upload pictures and make comments on each child area of learning. The parents will then be able to track the progress of their kids and also make suggestions and leave feedback.
The application will be accessible to childminders and parents over the web and via smartphone/tablet devices."